OMII-UK Centre and Managed Programme

OMII-UK enables advanced e-infrastructure solutions based on open source Grid middleware components which are engineered to a high quality, interoperable and easily-used, drawing on the software generated by the UK e-Science programme. OMII-UK is an expansion of the Open Middleware Infrastructure Institute (OMII) that was originally established as a 3 year project in Southampton in January 2004. In its first 2 years the OMII has developed a robust software engineering process leading to multiple releases of an easy to install software distribution, and has established a 'managed programme' of software development. From its 3rd year OMII is expanding with the addition of Manchester (myGrid) and Edinburgh (OGSA-DAI) to form OMII-UK, bringing established user communities / myGrid in life sciences, OGSA-DAI for data-intensive users. This project supports the OMII-UK Centre at Southampton as it expands to support OMII-UK in 2006 and continues for a further 3 years to 2009, and includes the managed programme.